Fast Charging Removable Battery Off- & On-Road Motorcycle

Maeving is Britain's leading electric motorcycle manufacturer. At the core of our proposition is a removable battery that can be taken out of the vehicle and charged from any standard plug socket.

Maeving is developing the world's first removable battery electric two wheeler platform with fast charging and telematics capabilities allowing for rapid charge times, and will demonstrate the application of this technology through a new electric motorcycle.